Disabled Bodies in English Communities, c.1500-1700.

The next step to understanding early modern society is understanding early modern disability. Ideas about bodily
difference and norms in turn underpinned the ideas about neighbourhood, obligation, and hierarchy which gave
this society its distinctive texture. Early modern bodies were easily damaged and not easily cured: impairment was
a commonplace. Yet we know little about what it was like to inhabit such bodies. Assembling overlooked archival
traces and reading them with Disability Theory, my project will historicise the production of disability, and offer
urgent scrutiny of ongoing crises of exclusion and care.